The feasibility of using global cooperation to build an exaggerated market position for power management devices within the worldwide micro energy harvesting ecosystem

In this global cooperation feasibility study Trameto, an innovative developer of micro energy harvesting

power management solutions, will attend the Energy Harvesting USA 2016 exhibition and the Consumer

Electronics Show 2017; to build enduring alliances with vendors of complementary technology and to

create commercial partnerships with OEMs and end users of autonomous wireless devices within the

internet-of-things.